Early detection and diagnosis of age-related macular degeneration AMD using machine learning

AMD is the commonest cause of blindness in the elderly. By 2020, 200 million people are expected to be affected with AMD, increasing to nearly 300 million by 2040 [1]. It is a complex, heritable and heterogeneous disease that affects the macula, the central retina that is responsible for detailed central vision. The pathogenesis of AMD remains unclear. Drusen are an early clinical feature of the disease and are visualised as yellow deposits predominantly located throughout the macula. Currently, severity of AMD is classified as early, intermediate and late AMD based on the size and morphology of drusen and pigmentary changes at the macula. However, the inter-individual progression rates of AMD based on these characteristics are extremely variable.

Recent advances in imaging technologies have enabled identification of other imaging biomarkers of AMD such as reticular pseudodrusen (subretinal deposits) that develop and progress independent of drusen [2]. Optical coherence tomography (OCT) also indicates that there are 38 different types of drusen that may co-exist in a patient and their significance in AMD progression is unknown [3]. Furthermore, not all high-risk features in the retina progress to late AMD within an individual highlighting the need for computational analysis to better understand the trajectories of these markers. Similarly, late AMD may present as geographic atrophy (GA) with atrophy of photoreceptors and retinal pigment epithelium (RPE) in the macula or choroidal neovascularization (CNV) where choroidal blood vessels migrate into the retina and it remains unknown why, when and which marker/event precede or predict each form of late AMD. Therefore, there is an unmet need to better understand the pathophysiology of AMD, accurately classify AMD and develop personalised risk prediction models to progress into prevention trials for this condition.

The PhD project will be carried in collaboration with the PINNACLE consortium funded by the Wellcome Trust.

References:
[1] Wong, W.L., X. Su, X. Li, C.M. Cheung, R. Klein, C.Y. Cheng, and T.Y. Wong, Global prevalence of age-related macular degeneration and disease burden projection for 2020 and 2040: a systematic review and meta-analysis. The Lancet Global Health, 2014. 2(2): p. e106-e116.
[2] Sivaprasad, S., A. Bird, R. Nitiahpapand, L. Nicholson, P. Hykin, I. Chatziralli, et al., Perspectives on reticular pseudodrusen in age-related macular degeneration. Surv Ophthalmol, 2016. 61(5): p. 521-37.
[3] Khanifar, A.A., A.F. Koreishi, J.A. Izatt, and C.A. Toth, Drusen ultrastructure imaging with spectral domain optical coherence tomography in age-related macular degeneration. Ophthalmology, 2008. 115(11): p. 1883-90.

Potential impact
Strains on the healthcare system in the UK create an acute need for finding more effective, efficient, safe, and accurate non-invasive imaging solutions for clinical decision-making, both in terms of diagnosis and prognosis, and to reduce unnecessary treatment procedures and associated costs. Medical imaging is currently undergoing a step-change facilitated through the advent of artificial intelligence (AI) techniques, in particular deep learning and statistical machine learning, the development of targeted molecular imaging probes and novel "push-button" imaging techniques. There is also the availability of low-cost imaging solutions, creating unique opportunities to improve sensitivity and specificity of treatment options leading to better patient outcome, improved clinical workflow and healthcare economics. However, a skills gap exists between these disciplines which this CDT is aiming to fill.

Consistent with our vision for the CDT in Smart Medical Imaging to train the next generation of medical imaging scientists, we will engage with the key beneficiaries of the CDT: (1) PhD students & their supervisors; (2) patient groups & their carers; (3) clinicians & healthcare providers; (4) healthcare industries; and (5) the general public. We have identified the following areas of impact resulting from the operation of the CDT.

- Academic Impact: The proposed multidisciplinary training and skills development are designed to lead to an appreciation of clinical translation of technology and generating pathways to impact in the healthcare system. Impact will be measured in terms of our students' generation of knowledge, such as their research outputs, conference presentations, awards, software, patents, as well as successful career destinations to a wide range of sectors; as well as newly stimulated academic collaborations, and the positive effect these will have on their supervisors, their career progression and added value to their research group, and the universities as a whole in attracting new academic talent at all career levels.

- Economic Impact: Our students will have high employability in a wide range of sectors thanks to their broad interdisciplinary training, transferable skills sets and exposure to industry, international labs, and the hospital environment. Healthcare providers (e.g. the NHS) will gain access to new technologies that are more precise and cost-efficient, reducing patient treatment and monitoring costs. Relevant healthcare industries (from major companies to SMEs) will benefit and ultimately profit from collaborative research with high emphasis on clinical translation and validation, and from a unique cohort of newly skilled and multidisciplinary researchers who value and understand the role of industry in developing and applying novel imaging technologies to the entire patient pathway.

- Societal Impact: Patients and their professional carers will be the ultimate beneficiaries of the new imaging technologies created by our students, and by the emerging cohort of graduated medical imaging scientists and engineers who will have a strong emphasis on patient healthcare. This will have significant societal impact in terms of health and quality of life. Clinicians will benefit from new technologies aimed at enabling more robust, accurate, and precise diagnoses, treatment and follow-up monitoring. The general public will benefit from learning about new, cutting-edge medical imaging technology, and new talent will be drawn into STEM(M) professions as a consequence, further filling the current skills gap between healthcare provision and engineering.

We have developed detailed pathways to impact activities, coordinated by a dedicated Impact & Engagement Manager, that include impact training provision, translational activities with clinicians and patient groups, industry cooperation and entrepreneurship training, international collaboration and networks, and engagement with the General Public.